iCARHO: Managing health and wellbeing in care homes with digital solutions

Care homes play an important role in providing accomodation and care for people who are unable to look after themselves, including those with more vulnerable conditions and those at the later stages of life. In this project we propose to analyse the needs, human motivations and behaviours in care homes to provide effective digital tools to monitor, manage and analyse the health and wellbeing of their residents, improving their quality of life and reducing pressure on the healthcare system. A user-centered design process will be adopted with participatory sessions involving final users and stakeholders (families, care home staff and healthcare providers) with designers on an equal footing. The project will identify and tackle real needs and will create conceptual solutions that balance human, technical and commercial factors. In a later stage, these concepts will become market-ready products with a significant impact for care homes, the healthcare system and the society.